Platipas - Passive Platform Development for Visible Wavelengths

This is a feasibility project concerned with developing the next generation GaN laser sources for quantum applications. The GaN laser devices will be co-packaged with passive waveguide structures to provide single frequency operation or other functionality such as wavelength referencing ands locking. The consortium consists of Kelvin Nanotechnology, TGQT, Alter, University of Glasgow and Fraunhofer-CAP.